Supercontinuum Sensing and imaging System: SUPER-SIS

Elforlight and Fraunhofer CAP will collaborate on the creation of a novel Diode-Pumped Solid-State (DPSS) laser for sensing systems which will create a compact and affordable system for a variety of markets. By targeting a wavelength region with a large number of important substances which need to be detected, an attractive commercial opportunity will be opened up for an ambitious UK technology company, securing and increasing jobs in high value advanced technology. Applications in environmental, industrial processing, petrochemical and explosive detection are addressable with this innovative photonic technology. Over 12 months the team will produce a working demonstrator, leveraging some existing know-how and creating a strong position in intellectual property and in the market